Novel mechanisms of gene expression in developing mammalian neurons

Studies done in many laboratories over the past 50 years or so have shown that a family of signal proteins called neurotrophins have a major role in supporting the development of the brain. They also play an important part in promoting learning and memory in the adult brain and in promoting nerve regeneration following injury to adult peripheral nerves. Interestingly, a deficiency of neurotrophins may contribute to some neurodegenerative diseases. Many patients with Alzheimer‘s disease, for example, have significantly reduced activity of neurotrophins in their brain, and a recent clinical trial has shown that delivery of nerve growth factor (NGF) to the brain of patients with Alzheimer‘s disease results in dramatic neuronal regeneration and improved cognitive performance. Thus, an increased understanding of how neurotrophins influence neuronal gene expression, as well as the identification of new proteins that promote neuronal development in mammals, should ultimately lead to the development of novel therapeutic strategies to prevent and treat neurodegenerative diseases, which will become an increasing personal and societal problem as human populations age.

Technical abstract
One of the most complex and challenging problems in biology is to understand how the billions of neurons in the vertebrate nervous system wire up to form the neural circuits that underlie all behaviour. During the early stages of embryonic development, neuronal precursors exit the cell cycle and differentiate into an enormous variety of neurons, each programmed to extend dendrites and an axon that can respond to guidance cues and form synapses with appropriate partner cells. Each of these events requires expression of large numbers of specific genes, which encode proteins that promote differentiation, cell survival, guided cell and growth cone migration, synapse formation, and, later, synaptic plasticity. However, the mechanisms underlying the regulation of gene expression during these critical events remain largely unknown. We have recently discovered a novel epigenetic modification of the chromatin surrounding the promoters of neurotrophin-responsive genes in cortical neurons that influences the transcription of these genes (Riccio et al., Mol Cell, 21,283-94, 2006). Using in vitro and in vivo assays we found that BDNF induced the synthesis of nitric oxide, which regulated histone acetylation by directly nitrosylating nuclear proteins associated with gene promoters. This was the first evidence that an extracellular stimulus can induce epigenetic modifications by means of S-nitrosylation of transcriptional complexes. Furthermore, we now know that histone deacetylase 2 (HDAC2) is one of the targets of BDNF-dependent S-nitrosylation. Structure to function analysis has revealed that two specific cysteines in HDAC2 are S-nitrosylated upon BDNF treatment, resulting in increased chromatin acetylation and gene transcription. These exciting findings offer a wealth of potential directions and I will focus my future research on the following goals:
- generate a knock-in transgenic mouse bearing the Cys/Cys HDAC2 mutation
- identify genes regulated by NO during neuronal development in vivo
- characterize neurotrophin-dependent NO signalling
Two additional research projects in my laboratory are centred on epigenetic modifications in developing neurons in vitro and following behavioural stimulation in vivo.
Local protein synthesis has emerged as an important mechanism by which gene expression can be regulated in highly polarized cells, such as neurons. In recent years, for example, there has been a great effort to characterize mRNAs localized in dendrites but there has not been a corresponding effort to characterize mRNAs in axons and growth cones. There is a major technical problem in isolating axonal mRNAs, which is that the axons and their terminals must be physically separated from the cell bodies and the surrounding glial cells. We routinely utilize compartmentalized chambers to grow neurons in conditions that allow a complete separation between axon terminals and cell bodies. By combining compartmentalized cultures of sympathetic neurons with Sequence Analysis of Gene Expression (SAGE) assay, we have performed an unbiased screen to identify mRNAs localized in axons. We found several hundred transcripts in axons, and many of them are selectively enriched in axon terminals when compared to cell bodies. A significant number of these encode proteins involved in neuronal growth, axon guidance and regeneration. Unexpectedly, we found that IMPA1, the inositol monophosphatase that is a target of lithium, is the most abundant axonal transcript, and we are now characterizing its role in axonal growth. The screen has been technically extremely challenging but we are now in the position of pursuing several exciting directions:
- analyze the role of local protein synthesis for axon growth during development
- identify regulatory sequence(s) that influence mRNA targeting in axons
- characterize additional mRNAs highly enriched in axons
The proper development of the nervous system depends upon the transcription and translation of genes that